DECISION SUPPORT SYSTEMS FOR STRATIFIED CANCER TREATMENT

Stratified medicine is a medical model in which patient group data are taken into account to tailor treatment. Various data, including pharmacogenomic data, are used to customise the treatment plan for these patient groups. In oncology, this treatment plan can involve chemotherapy, radiation and surgery. Deciding which treatments to use, and when to apply them in an optimal way, can be challen-ging, and no global approaches are available to optimise treatment path in a customised way. Focusing on esophageal cancer, with the collaboration of University of Oxford in this feasibility study, our goal is to develop a demonstrator of a model-based Decision Support System (DSS) for stratified clinical oncology. It will integrate a diverse range of drug, tumour and patient data in order to better design clinical treatment, optimise patient care path, and ultimately deliver improved cancer care. To achieve our goal we will integrate existing and new tools (preclinical and clinical PK/PD platforms plus statistical models) to build this novel predictive platform. Also in collaboration with the Oxford AHSN we will build a business plan for implementation within the NHS ("Route to Market”). This will serve as a basis of a development plan to take forward the proposed DSS demonstrator into a fully commercial version.